"Nonnatus House, Midwife Speaking": co-curating a new oral history of Call the Midwife with BBC audiences

This project, developed in partnership with the BBC, aims to co-produce with audiences a special podcast for the centenary that illuminates the cultural impact of Call the Midwife, one of the BBC's most watched and celebrated dramas which explores Britain's medical and social history. Over fifteen episodes, the podcast will feature thirty audience stories sparked by the show's re-telling of post-war community life and excavation of human experience from the cradle to the grave. Each episode will feature two viewers in conversation who reflect on and share personal experiences of a particular storyline from the show, such as the legalisation of abortion, decriminalisation of homosexuality, or Thalidomide scandal. This might be two childhood friends who lived through and reminisce about a particular 'moment' in history, midwives who witnessed firsthand the introduction of the contraceptive pill, a father and daughter moved by the show's dramatisation of adoption, a grandmother and grandson who discuss their past and present roles in the NHS, or a brother and sister who recall their great aunt's arrival in Britain as part of the Windrush generation.
By asking audiences 'what does Call the Midwife mean to you?', the podcast will produce new and diverse storytelling, and elicit untold local stories and intergenerational conversations inspired by watching the drama. The show's subject matter is not, however, confined to the past meaning the podcast will engage in contemporary debates around healthcare, the welfare state, and the NHS. Speaking with audiences will also reveal the show's 'place' in people's lives - a focal point for the millions of families who gather to watch the Christmas special - thereby tapping into the BBC's contribution to British broadcasting and impact on media engagement. Mirroring Call the Midwife's dockland setting, viewers will be recruited from three port cities: Liverpool, Newcastle, and Bristol. This project offers an exciting opportunity to create an audio compendium to the much-loved show and capture in sound how and why the drama resonates so strongly with audiences.
The inspiration for this project lies in the special connection between Call the Midwife and its audiences, which is captured neatly by series writer, Heidi Thomas (2018):
"I am constantly touched and humbled by people bothering to email or write about their experiences, and it does make me think with great care about storylines that we do that might be challenging, particularly storylines around disability or immigration, because I think newcomers to this country aren't always made as welcome as they might be and disabled people don't always get the support that they might receive or that they deserve. And so I think when people write to me saying, 'Yes, your stories or your episode of last week has shone a light on my experience', I just feel really humbled by it and I'm really pleased that we stick our necks out the way we do with our storytelling".
The podcast seeks to tap into this audience interest, illuminate the connections and disjunctures between life in the 1950s and 60s, and the present day, and amplify the voices of viewers who remember and have lived through its storylines. The podcast will therefore create an oral history of viewers' stories and experiences in celebration of the show's enduring popularity for the BBC's centenary.
The project will make a valuable contribution to the 'creative turn' in cultural geography, which is revealing new objects of study and innovative ways of researching them. This shift towards creative practices is witnessing geographers turn creators and collaborators, increasingly immersed in doing, rather than simply analysing, cultural geographies. Despite growing interest in sonic geographies, visual and textual media and methods continue to overshadow the aural. By co-producing a podcast, this project will foreground audio and methods of listening within the latest 'creative turn'.